Photoacoustic imaging for the optimisation of CAR-T cell cancer therapy of soft-tissue tumours A metrology and system development

This project aims to develop and evaluate the use of photoacoustic imaging for determining the biodistribution of the CAR-T cells in vivo. The project objectives include: development of methodologies for photoacoustic quantification of tumour and/or CAR-T cell numbers and assessment of their performance in tissue-mimicking phantoms;validating the methods for cell number quantification in vivo; exploring the application to the dynamic quantification of CAR-T cell numbers as they penetrate tumours; evaluating alternative ultrasound array configurations and noise reduction methods to improve performance for CAR-T cell tracking in vivo